Each For All Productions Ltd : The Microgen Ready Smart Meter System TM

The UK Climate Change Act has set demanding targets to reduce CO2 and other emissions by
34% by 2020. The UK’s 30m homes and small businesses are responsible for 30% of our
current emissions, hence if they generate electricity by renewable means, or as a side effect of
heating, (combined heat and power), they will contribute towards achieving the government
targets.
Currently it is estimated there are only 100,000 homes generating some or all of their
electricity, mainly using solar panels, with predictions that this will rise to circa 900,000, ie
3% of the 30 million, by 2020.
Our concept is of an “active” smart meter, (The Microgen Ready Smart Meter System™ or
MRSMS) that would save the extra metering cost (£500 - £1500) currently incurred by
installers of home generation as well as providing the “passive” smart meter functionality
needed to meet the government’s target of introducing smart meters throughout the UK by
2020.
Our meter would be engineered to provide consumers with an integrated home energy
management hub giving 24/7 proactive control of their energy consumption and generation.
Once installed our technology, (patent pending), will enable a seamless move into
microgeneration and enable users to maximise the return from their generators.
We have completed secondary and primary research which showed that there is an
opportunity for our concept.
We now require specialist research to quantify our proposition to customers, in particular to
establish how much our concept will expand the market, (we believe it could have a
substantial multiplier effect thereby helping the government towards its targets), as well as
establishing how to actively engage customers, steer configuration and identify potential
partners/routes to market.
The PoM Report will underwrite our business plan and provide us with an independent
assessment of the opportunity thereby laying the foundation for raising the funding needed to commercialise our proposed technology.